Constraining the black hole content of globular clusters

The aim of the project is to uncover the black hole populations hiding in massive star clusters, using mainly VLT/MUSE integral-field spectroscopy. Massive clusters are the natural habitat of high-mass stars, which collapse into black holes at the end of their relatively short lives. However, the subsequent evolution of the newly formed black holes is poorly understood. In particular, their retention fraction, i.e. the fraction of black holes that remain gravitationally bound to the clusters despite the natal kicks they receive, is largely unknown. Constraining the retention fraction is of fundamental importance, not only for our understanding of the dynamical evolution of the clusters, but also for evaluating the contribution of star clusters to the binary black hole mergers observed with gravitational wave detectors. In the PhD project, we will search for black holes in orbits around bright stars, making use of a unique data set of multi-epoch radial velocity measurements for about half a million cluster stars. Through comparisons with dynamical models, we will translate the observed to the total number of black holes for each cluster.